University of York and Oxford Instruments Nanotechnology Tools Limited

To achieve greater yields from semiconductor wafers produced using plasma processing by incorporating structured electrodes into the reactor.